A Unique Collaborative Asynchronous Video Discussion Tool for Universities for Flexible Online Teaching Interactions.

Vialog will deliver a collaborative asynchronous video discussion tool to assist universities in delivering courses online in a way that closely resembles face-to-face learning. Vialog will improve the learning experience for students and the teaching experience for lecturers because it will allow students to ask questions by uploading video comments and allow lecturers to respond to the whole class. Vialog is led by David Sarlos, Tamas Turcsanyi, experts in VOD and digital products. By enhancing the engagement of students in online learning, this project will prevent the loss of university admissions.